A naval architecture first approach to examine the design principles required for operation of floating tidal turbines

The proposal outlined the scope of research required to investigate the relationship between the motion of floating tidal turbine systems and the thrust of the turbine(s) as the characteristics of the system changes through a tidal cycle. The research will seek to find mathematical relations, and plausible assumptions that can be used to inform the design decisions of the floating turbine structure for fixed pitch and variable pitch turbines. The hydrodynamics of the floating structure provide a wide range of variables that can be considered such as length, waterplane area and mass distribution. Of particular interest is the pitch motion of the platform induced by the thrust of the turbine suspended beneath the platform on a lever arm, and how the thrust interaction, coupled with the motion of the platform, can demonstrate differences in the efficiencies and loading on the tidal turbines that can be utilised for a performance and cost-benefit analysis of the whole system.